Next generation light controlled antimicrobials with "on-off" activity for the treatment of wound infections

Antimicrobial resistance represents one of the greatest threats to humanity and is partially the result of bacteria being exposed to active antimicrobials at sub-therapeutic concentrations. The burgeoning field of photopharmacology incorporates molecular photoswitches into pharmaceutical agents, offering an attractive strategy towards developing antimicrobials that can be turned on/off with high spatiotemporal control, helping to prevent the development of resistance. Donor-acceptor Stenhouse adducts (DASAs) are a recently discovered class of photoswitch which offer an unparalleled change in size upon activation. Many antibiotics have specific biological targets; as such, this large change in size will affect the ability for the antibiotic to bind to its target site. The formation of supramolecular host-guest complexes has been recently demonstrated to enable DASAs to reversibly switch in water, offering them application in biotechnology for the first time.

This project aims to incorporate DASAs into currently marketed and novel antimicrobial agents to produce a library of DASA-Antibiotics (DASA-ABs), representing a new class of controllable topical antimicrobials. You will receive training in a variety of techniques, and be exposed to academic, industrial and governmental research environments.